FREDA - High-Efficiency RF Generator for Induction Hardening

Coaxial Power Systems Limited (CPS) has identified the opportunity to overhaul industrial radiofrequency (RF) generator technology for induction hardening, addressing inefficient legacy generator designs, improving the process quality and efficiency of induction hardening plant.

The FREDA single-company industrial research project delivers a step improvement in RF-generator technology for induction heating/hardening processes, addressing a gap in the global RF-generator market, enabling higher process speeds with reduced power consumption and reduced maintenance, to bring disruptive improvements in process efficiency, product quality and hardening equipment reliability. Solid-state RF electronics bring high-efficiency and a compact physical size, at reduced system weight and with reduced plant ancillary service needs.

Alongside anticipated operational cost and reliability benefits of this FREDA architecture, its enhanced
process-control enables real-time data capture and improves product yield, quality and service life of the finished workpiece, in both new and in remanufactured products (re-hardening of re-machined products) -- essential for information-enabled manufacturing, and a key driver of the Circular Economy.